Solar Orbiter Community Project - Linking Remote and In Situ Observations Through Numerical Modelling Tools of the Solar Corona and Heliosphere.

The ESA/NASA Solar Orbiter mission is scheduled for launch in February 2020. It will travel to solar distances inside the orbit of Mercury and will also make unique measurements at high solar latitudes. Achieving the science goals of the missions depends critically on being able to make connections between solar phenomena and their counterparts in interplanetary space. This requires making coordinated observations between the combined set of remote sensing and in situ instruments which form the scientific payload. As a consequence, a key pre-requisite for delivery of this connections science is to ensure the correct planning of these joint observations and to establish their validity. We must be able to predict and subsequently confirm the link between the small fields of view of the remote sensing instruments and the location of the spacecraft (the in situ sensors) during each of the observing windows throughout the mission. To achieve this, it is in turn vital to establish a coherent chain of models of the magnetic field and plasma outflow structure of the solar corona and the inner heliosphere which can accurately predict the ballistic and magnetic connections of the spacecraft to locations in the corona. While several models exist, they are used predominantly in a cutting-edge research context and we are lacking development of their application into a robust, largely autonomous operational product for routine use with available feed data by the Solar Orbiter scientific community. The purpose of this project is to assist in the development of such a product, at least in part by facilitating the engagement of a significant UK community of modellers with the wider international efforts to address this problem.

Potential impact
The summary of the impact of this project includes:

i) Contribution to realising the optimum quality of the data return from the Solar Orbiter mission. Our project will ensure that the best quality, most relevant data are returned for scientific exploitation by the UK and worldwide communities. There will be a consequence positive impact on the UK science return from the mission.

ii) Increased awareness of the goals of the Solar Orbiter mission amongst UK community members.

iii) The UKSA has made a significant investment in 4 of the 10 instruments, and UK plc is a significant beneficiary through the 300 million Euro contract awarded to AIRBUS DS, Stevenage, to build the spacecraft bus. The participation of relevant expert scientists in the fields of solar and heliospheric science in preparation work prior to launch in Feb 2020 will allow both the lead investigators and ESA planners to tune operations activities to best meet the science goals of both the mission and aspirations of the UK science community.

iii) The post-doc, researchers and students who will participate in this community project will also be in a better position to more widely disseminate information about the mission to broader audiences.

iv) Moreover, they will be potentially in a strong position, where relevant, to secure (further) post-doctoral positions in this field and thus participate directly in securing the science return from the mission after launch.